Polymer Photovoltaic Architectural Glass

Project PPAG (Photovolatic Architectural Glass) aims to develop a working prototype/demonstrator of a scaled up OPV glazing module, which meets defined market application performance & specification requirements. The project aims to deliver a proof of technical feasibility both at laboratory scale & for large area module application, & evaluate electrical conversion efficiency, durability & lifetime. Areas where the project aims to meet specific application requirements include transparency & colour neutrality; electrical efficiency; cell size; durability; & processing costs.